The effect of polymer morphology on the joining of thermoplastic polymer composites

Thermoplastic polymer composites offers weight saving opportunities in automotive applications. In addition, their use facilitates recycling of automotive parts made from these materials. However, there is a need to use the correct material in the correct location and aluminium alloys will remain an integral component material for the future. Therefore, there is a requirement to bond thermoplastic to aluminium and this project seeks to explore the role of polymer microstructure on the strength of these bonded components.